ISARR R7

ISARR is supporting organisations worldwide to minimise their risk and maximise opportunity, whilst coordinating the functions and activities across security, risk and business continuity disciplines, to deliver significant operational efficiencies.

The ISARR tool is a web based system that gives a graphical representation of all of the assets and associated risks across the entire business, and watches and notifies of any changes in real time. It provides the tools to help you manage and mitigate any incidents or crisis, and ensures competency, compliance and standards are maintained.
Because it gives a common view and understanding of the business to all functional leaders, it improves coordination and therefore allows a more effective use of time and resources to ensure the organisation operates at peak performance. This leads to significantly improved business effectiveness and creates competitive advantage.